Measurement of Nanoscale Surfaces

Quantum Science Ltd (QS) is an award-winning technology company focused on innovation, development and commercialisation of next-generation nanomaterials and other advanced materials for semiconductor and healthcare applications.

At QS we have developed a new class of heavy metal-free nanoparticles that are non-toxic and environmentally friendly. QS has started supplying these materials to a number of customers in the image sensor supply chain. Our customers use these materials in optoelectronic devices, such as infrared photodetectors, by depositing nanoparticles into electrically active solid films. To provide our customers with the best nanoparticle materials that would offer the best device performance, it is necessary to have detailed knowledge of the electronic properties of the nanoparticles and information on how our processes impact upon these.

Such detailed knowledge could be obtained via direct measurement and characterisation of the nanoparticle surface. The combination of measurements proposed here, have not been previously attempted, and together will complete the picture to give a full understanding.

Overcoming such measurement challenges will improve QS product competitiveness, advance customers' device performance, increase sales, gain more market share, and open up new markets.